Carbon Offsetting System

Energy Saving Warehouse is a consultative company offering both individuals and businesses learning tools and advice about Energy and Resource Efficiency, an extensive E-commerce system to purchase the products to enable a lower carbon lifestyle/operation, a method to track the Carbon saving/credits of purchases and the opportunity/service to offset carbon emissions related to their lifestyle/business operation and/or delivery of their purchased products. The TSB assisted ESW with developing a Carbon Reward tracking system so the business could increase traffic to their website, sales on their ecommerce platform and advertising revenues.